In-situ Verification of Novel Rocket Propellant Pump for Green Propellants

In-situ demonstration of an innovative propellant supply system for rocket propulsion. This new propellant pump allows for major reductions in carbon production, space waste and space junk production in orbital rocketry and nanosatellite operation, alongside the advancement of green propellant usage.

This project will significantly advance the technological maturity of the device, developed by Thistle. The pump will provide propellant to a hot-fired engine at suborbital scale, marking an in important milestone both for the technology and the company.